EETE

While Virtual Reality headset technologies are pushing boundaries in improving resolution and normalising user experience, its controlling technologies have been seemingly left behind. VR controllers are big, heavy and reliant on buttons and switches. Project EETE aims to solve this user pain point by developing a unique hand-held controller. The project consortium includes Gravity Sketch, a software company offering a 3D sketching solution, and TG0 a hardware start-up specialising in a touch-sensitive material technology.